Nitrogen cycling in the changing Arctic Ocean

This PhD project will use N stable isotope measurements of dissolved nitrate and organic nitrogen in water samples collected from the Arctic Research cruises to understand nitrogen cycling in the Arctic Ocean in relation to ongoing climate change